Queen's University of Belfast and Somerville (NI) Limited KTP 21_22 R3

To integrate and embed sustainable design engineering and circular economy principles for the closed-loop repair, reuse and recovery of high-value end-of-life retail fixtures to create new and innovative recycling services.